Applications of algebraic topology to quantum field theory

The project will begin by studying anomalies in 2-dimensional quantum field theories, using the mathematical theory of quadratic forms. Next, anomalies in quantum field theories in higher dimensions will be studied using the theory of Lie algebras. Finally, the use of infinity categories will be used to study quantum field theories and their generalized symmetries.